LUNYX: A revolutionary system for heating, cooling, energy generation and storage

Lunyx will deliver a game-changing solution for sustainable cooling, delivering lower costs for industrial refrigeration applications (fridges 3°C to 5°C and freezers -18°C to -25°C). Lunyx will do this with innovative radiative cooling technology.

Lunyx is aiming to respond to net zero 2050 commitments as “just in Chemicals and Food and Drink manufacturing sectors, refrigeration is estimated to consume 5,240GWh/yr (over 5% of industrial electricity use), equating to carbon dioxide emissions of approaching two million tonnes per year.”- BEIS

Lunyx aims to develop a radiative cooling panel with market leading cooling power below ambient temperatures to reduce the electricity consumption of industrial fridges/freezers for chemicals/pharmaceuticals, food and drink, manufacturing, warehouse industries, and supermarkets.